TBC

I am interested primarily in articulatory and acoustic phonetics, especially in relation to psycholinguistics, linguistic
variation and change, dialectal variation and language contact. I have also taken classes in psycholinguistics (particularly
to do with first and second language acquisition, language production and speech disorders) and will consider linking the
two fields in the future: as such, I would be interested in getting involved with the CamPAL lab and the research there.